COVID-19 Risk Reduction for Confined Environments

The control and prevention of transmissible infections has been a constant in human affairs for a very long time. However, since the availability of vaccines for common diseases in the nineteenth century, the importance of maintaining infection control techniques in the community has declined somewhat. The emergence of COVID-19 as a serious respiratory illness with an airborne transmission mechanism has exposed this shortcoming; particularly for gatherings in confined environments.

The challenge of dealing with these environments will be addressed by bringing to market two linked innovations that will deliver applicable tools in the short term. The two key innovations are: (1) to assemble, integrate and deploy the latest computational science and statistical processing to deliver a quantified risk reduction outcome for all mitigation measures and (2) to incorporate and quantify the effects of active means for reducing infection potential and transmission by virucide and aerosol absorption devices.

It is intended that the output from this work will be comprehensive guidance documents with extensive graphics and supporting software. The graphics will be directed at ensuring that lay persons that are not technically or medically qualified can grasp the key outcomes of the work. The supporting software will be user friendly and with the same objective.

A further need addressed by this work is to provide tools that will reduce infection risk in environments where there are elderly people and members of ethnic minorities that are known to be vulnerable to COVID-19\. This will have a proportionately higher impact on the health and well being of such groups within the community. Another of the wider needs met by this proposed innovation is to increase the profile generally of infection management in confined environments and make such quantified risk management the 'new-normal'.

The innovations in this project have been developed by BPP Technical Services Ltd ([www.bpp-tech.com][0]); a technology and product development company that has the staff expertise, computational tools and experience in developing clean technology services and products.

[0]: http://www.bpp-tech.com/